Sandpit: VoiceYourView -- Making Public Spaces Safer

Individuals experience significantly more stress from the fear of crime than from any direct experience of it. Sources such as Health Canada maintain that the physical environment (e.g. unused and empty spaces, poorly lit areas, areas obscured with trees and shrubs) contributes to these experiences. As an example, on university campuses, opportunities for attackers to hide can increase student fears. It is extremely challenging, however, to design public spaces that fully alleviate the public's concerns over their safety. This is due to a number of reasons: (i) even the best design processes cannot fully anticipate a user group's needs; (ii) usage patterns by the public are not fully known until the public space has been in use for some time; (iii) usage patterns naturally change over time as the role of the space in the community evolves. As a consequence, despite notable attempts at considering safety in the design of public environments - e.g., Vivacity 2020 - a priori design will never be able to fully satisfy the public's needs.This proposal argues that users of a public space know the space best. It further contends that, at present, only a small proportion of users' views are taken into account during design. Design processes typically include public consultations before construction and post-occupancy evaluation surveys. However, relatively speaking, very few users provide input into these processes. On the other hand, all users have opinions about the spaces in which they live and work. As an example, a worker may mentally note that a pedestrian crossing is required at a busy intersection, but the pressures of modern life mean that s/he is unlikely ever to feed back this comment to the local council. This kind of knowledge - which people possess but may not realize its importance to others - is termed tacit knowledge. The VoiceYourView project aims to mobilise the tacit knowledge of a community to transform public spaces to be safer and more inclusive. The VoiceYourView concept is best illustrated by example. Imagine a park in central England. Mary is 72 years old and walks her dog every day. On her route, at dusk, she hesitates as she walks past a large shrub, fearing what is behind. Judy is 26. Her jogging route takes her into areas of the park that are poorly lit and she is afraid. Paul is 43 and takes his children to the park but is concerned that the bandstand is becoming a magnet for teenage drinking parties. Today, Mary, Judy and Paul each have limited ways of communicating their tacit knowledge to the appropriate people. They would need to compose a letter - which is unlikely given the time stresses on their daily lives. The goal of VoiceYourView is to provide Mary, Judy and Paul with a way to record their feedback in real-time at the moment it occurs to them in the park rather than having to wait until it is forgotten about. In this way, VoiceYourView will collect real-time information that can then be structured, stored in an online repository, and exchanged with appropriate stakeholders: other users, local community groups, local authorities, etc. The hypothesis is that, by so doing, VoiceYourView will lead to public space designs that are more attuned to the needs of their users and, in particular, do a better job at alleviating their safety concerns.We will design inclusive input devices for the collection of tacit knowledge in public spaces and will implement a repository that will use techniques from artificial intelligence (AI) to filter, structure and classify this knowledge. We will conduct a series of trials in key public areas - including Derry city walls and Coventry underpass - to drive and evaluate VoiceYourView research. We will undertake basic research to understand how VoiceYourView requirements are impacted by existing crime trends and how VoiceYourView fits into and influences existing design processes. VoiceYourView is a partnership between five universities and associated partners and will take place over a three year period.